Shipton: Novel pre-mix flours

Founded in 1979, Shipton Mill is the UK's largest organic specialty flour miller.

Shipton Mill, alongside project partner Campden BRI, will build on recent scientific advances to develop a unique product portfolio for industrial bakeries and home bakers.

This innovative R&D project will enable Shipton Mill to extend its penetration of the UK baking ingredients market and to build upon their international profile and further drive export sales.

The project will bring significant social and economic benefits to the UK and will further establish the UK as a lead in the flour and baking ingredients markets.